Building global cooperation for UK grown silicon carbide epi wafers

The UK has invested nearly £200M in research related to semiconductors. Some of that funding led to the

development of a new, low temperature process for growing crystalline silicon carbide on silicon at the

University of Warwick. Silicon, upon which much of communications and control systems depend, has

limitations; silicon carbide and similar materials provide a chance for new technological breakthroughs.

Advanced Epi Materials and Devices Ltd is an exciting, recently launched spin-out, which will

commercialise some crucial innovations. This project will allow the new company to ‘fly the flag’ for the

UK and present the innovative new process and wafer materials to semiconductor businesses in the Asian

Pacific and European regions. It will also facilitate a better understanding of specific material

specifications such that the new process can be tailored more precisely. This project is just the beginning.

Advanced Epi aims to become one of the UK’s leading companies to support rapid growth in compound

semiconductors, part of a sector recognised across the World for innovation and expertise.